LIBerate- A novel method for black mass extraction from used Lithium-Ion cells and refining the material to go back into new cells

Recycling lithium batteries has long been a daunting challenge, but CellMine has emerged with 2 ground-breaking technologies in the sector which combine in project LIBerate. These innovative processes holds the key to effectively recycling cathode metals, paving the way for a significant recovery of previously discarded batteries that would have otherwise ended up in landfills, incinerators, or the environment. These reclaimed metals can then find new life in the creation of fresh batteries.

As the demand for electric vehicles skyrockets, so does the accumulation of spent lithium-ion batteries, once the powerhouse of those vehicles. Experts in the industry predict that China alone will generate a staggering 500,000 metric tons of used Li-ion batteries by 2020, with the global demand for lithium expected to reach a staggering 2 million metric tons annually by 2030\.

On the home front in the UK, the Faraday project anticipates the establishment of three fully operational gigafactories by 2030, capable of producing up to 6,500 cells per day. Consequently, this translates to a potential 2,000 tonnes of battery waste at the end of their life cycle, accumulating to a whopping 730,000 tonnes per year, which in turn contributes to an additional 1.8 million t/CO2 of greenhouse gas emissions.

The burgeoning demand for metals such as lithium and cobalt, coupled with the exploration of deep-sea strip mining, necessitates the urgent development of a commercial solution to recover and reuse these precious resources. Failing to establish economically viable recycling methods for lithium-ion cells puts the UK at risk of losing these valuable materials and potentially leading to their haphazard disposal, thereby posing environmental hazards and exacerbating the scarcity of these resources.

In collaboration with RS Bruce and the University of St. Andrews, CellMine will develop project LIBerate to ensure the UK steers clear of scenarios where battery waste inundates landfills across the country or finds refuge in hazardous waste storage facilities, often located in socially disadvantaged areas. Instead, Furthermore, this project will reduce UK's reliance on mined metals, boosting it's supply-chain to ensure its future giga-factories have the critical materials needed.

LIBerates vision is to cultivate a burgeoning industry within the UK, one that generates employment opportunities and economic stability for families nationwide. Moreover, this technological leap propels Britain to the forefront of green technology innovation, enabling the closure of the battery recycling loop and fostering a sustainable future.